The University of Huddersfield and Woodcock & Wilson Limited

To develop a bespoke intelligent product configurator embedding design for manufacturing and process optimisation principles to increase design and manufacturing productivity.